The Eco Heroes Limited

Inspire a green generation with the Eco Heroes. Harnessing the power of games, the Eco Heroes will come to life and be role models for children to help save planet Earth! Covering a wide range of environmental issues the Eco Heroes game will inspire children, parents, teachers and schools to become more aware of environmental issues and how to make better choices to limit our impact on the environment.